AHRC Doctoral Landscape Hub for London and the East of England

The AHRC Doctoral Landscape Hub for London and the East of England will bring together twelve HEIs across the region, each of which has been awarded studentships through the AHRC's Doctoral Landscape scheme. The Hub, led by King's College London, will provide skills training, cohort events and development opportunities for all the students funded by the Landscape Awards across the member institutions.

Our vision for the London and East of England Hub is to build a thriving cohort of doctoral scholars across the unique constellation of institutions that make it up. Drawing on our diverse resources, we will work together to equip all our students with the tools for success in their research and in future careers, responding to identified skills gaps and to student need. We will provide a high quality, distinctive, accessible, responsive programme of training, enabling our students to make meaningful impacts in a rapidly changing world. Our aims are fully aligned with the emphasis on the creative industries in the UK government’s recently published industrial strategy, in that they focus on developing the high-level skills and knowledge that will be needed for success in those domains.

Our Hub is made up of diverse institutions, including large, multi-faculty universities and smaller, more specialized institutions. Our disciplinary spread is comprehensive, encompassing practice-led research and rapidly evolving disciplines such as Digital Humanities, alongside more traditional humanities fields. Many of our member HEIs work closely with their local and regional communities, as well as with national and international partners. Our students will be diverse in terms of their backgrounds, motivations, interests and career aspirations. Many will be working at or across disciplinary boundaries, including with the social sciences and STEM subjects, and many will be working with partners beyond HE, whether in formal CDA arrangements or other kinds of collaboration. By drawing effectively on the rich resources of knowledge across the Hub partners, we will give all our students access to expertise, dialogue and development opportunities beyond their own institutional and disciplinary locations, allowing them to form a rich understanding of the different contexts in which research takes place, and how their own research can have an impact beyond their field.

The Hub will be led by King's, with a management committee comprising representatives from each of the partner HEIs. Training will be programmed in response to known skills gaps and to student need, as revealed by Training Needs Analyses and student feedback. A Hub-led core programme of training will be provided, maximising the offer by sharing existing training already available through members, in addition to new training activities to be commissioned by the Hub. Alongside this we will encourage the co-creation of training by students and supervisors, though a responsive fund to which they can apply. In addition to these training opportunities, the Hub will offer several cohort events each year to bring students together across institutions and disciplines, fostering networks and a sense of community.

Equity, diversity and inclusivity will be embedded in all our activities, with a nominated lead ensuring that our training serves the needs of all students and is underpinned by core EDI principles. The Hub will serve to share good practice among supervisors, students and partners, working with other doctoral training programmes to maximise student opportunities and make creative use of our shared resources.